A Generative AI-Enabled Design Tool: Analysing problematic projects for improved productivity and cost efficiency

This proposal is a **feasibility study** exploring a novel Generative AI approach addressing the critical construction challenge of time and cost overruns caused by re-work.

**Project entails the following activities**:

* Explore feasibility of developing an AI-enabled design tool as a solution using data from previous projects to analyse problematic projects identifying issues requiring additional oversight and management to avoid re-work and time/cost overruns.
* Provide AI expertise in developing/deploying Applied AI solutions for construction industry through collaboration between a party in need of the solution and a party that can develop it.

Critical factors limiting improvements in productivity in the construction industry are time and cost overruns due to unforeseen challenges and re-work. This project has the potential to unlock huge productivity improvements.

**Areas of focus**

Our project focuses on the following themes:

**Data Driven Decision Making:**

* **_Better project delivery_**: using past project data and industry wide benchmarks to develop estimators for accurate project plans; reducing likelihood of delays/cost overruns.
* **_Enhanced safety_**: using data to identify safety risks and proactive mitigating measures.
* _**Quality control**_: using data to monitor quality of workmanship on construction projects to meet quality standards and avoid rework.

**Design:**

* _**Generative design**_: using AI to generate new design options based on set parameters/constraints.
* **_Analysing problematic projects_**: using AI to analyse data from previous construction projects to identify patterns and predict future outcomes.Innovations

Our project sets the foundations for developing a Generative AI-enabled design tool to analyse problematic projects using data recorded by construction companies; offering valuable insights enables them to take proactive measures, allocate resources effectively, make informed decisions to mitigate risks; resulting in overall improved outcomes, productivity, and cost efficiency.

Our solution provides a step-change on how AI solutions are applied in the construction industry from a siloed problem-specific approach to a holistic system-based approach.

**Relevance**

Our project explores suitability of using Generative AI-enabled systems for the following capabilities:

1. **Data analysis**: analyse large volumes of project data; identifying patterns/anomalies.
2. **Risk prediction**: analyse historical project data; identifying/predicting risks/hazards likely leading to problematic projects.
3. **Real-Time Monitoring**: monitoring ongoing construction projects by integrating data; detecting deviations from the project plan.
4. **Natural Language Processing**: analyse textual project documentation data; extracting valuable insights.
5. **Benchmarking/Comparative Analysis**: compare project data with industry benchmarks/best practices; identifying projects performing below expectations or at higher cost/time overrun risks.
6. **Human-in-the-Loop**: explore inclusion of humans in guiding AI processes and influencing results.